Feasibility of novel therapeutic device for ultra orphan childhood brain tumour

Diffuse midline gliomas (DMG) are an extremely aggressive childhood brain cancer with a global incidence of 0.8/100,000, with around 30 UK diagnoses yearly. There is no cure, and the median age of diagnosis is 7 years old, with a median survival of just 6 months, increased to 9 months with radiation therapy. There is a dire lack of treatment options. Due to the tumour location, surgery is not possible and there are no clinically proven chemotherapy drugs. Because of this, the 5-yr survival rate is just 2%, meaning it has some of the worst outcomes of any cancer.

There is a new form of treatment for brain tumours that has shown great promise in other aggressive brain tumours called electric field therapy (EFT). This therapy applies electric fields across the targeted area. When specific frequencies are used, it prevents cancer cell division with harming the healthy brain tissue. In glioblastoma, the most common primary brain tumour in adults, it has increased 5-yr survival 4-fold when used alongside existing treatment. QV Bioelectronics are pioneering the first ever implantable EFT devices for glioblastoma for its existing platform. This project will focus on applying this same technology to create a DMG-specific implanted EFT device. The project focuses on pre-clinical efficacy testing and DMG-specific device prototype development. QV aim to integrate the DMG-device into its portfolio, expanding its technology to other brain tumours and creating a significant UK-based research and innovation hub, contributing to a global market opportunity exceeding £38Bn/year and reinforcing the UK's leadership in bioelectronics.